Local alpine precipitation predictions from large scale data: a probabilistic machine learning approach

This project focuses on developing models to predict precipitation in mountainous areas. The models are created by combining different precipitation data sources, such as model simulations and in situ observations, and leveraging topographic and large-scale atmospheric variables. The Upper Indus Basin (Himalayas) is the main study area for this project. This area is challenging because of its complex topography and data sparsity. The project also looks into applying novel probabilistic machine learning methods to these types of problems, in particular, Gaussian Process-based models. These techniques offer better uncertainty and extreme precipitation events quantification. The output from these models could therefore provide a better foundation for policymakers to make evidence-based decisions in the face of climate change.